Algebraic structure of Tate cohomology

An important invariant in homotopical algebra and equivariant algebraic topology will be explored to understand the algebraic structure present and how this structure can be used in applications. The Tate cohomology of a group combines the standard homology and cohomology groups into a single invariant. It can be viewed as a completed version of the Ext functor in a suitable setting. The usual Ext has a product structure and this is known to be part of a much more intricate structure called an A-infinity algebra. The project will investigate the corresponding structure, and other related algebraic structure, for complete Ext.